Religion and Belief, Discrimination and Equality in England and Wales: Theory, Policy and Practice (2000-2010)

The project will establish a contemporary benchmark in scholarly studies on 'discrimination' and 'equality' with regard to 'religion' and 'belief'. It is vitally important for the future of religion and society to understand the nature and extent of such discrimination and the adequacy of equality policies, practices and laws designed to tackle it. The project will inform public debate in this contentious area and equip users of research in public, private and voluntary and community sector organisations (including among policy makers, and in religion and belief groups) to make a difference by developing understanding, policy and practice in a more evidence-based way. \n\nIt will combine expertise in religion, research methods and human rights law and build on the results of the first (1999-2001) government-commissioned study of Religious Discrimination in England and Wales which was based on a national survey and four in-depth area case studies. That project's final report (see Weller, Feldman and Purdam, et al, 2001, Religious Discrimination in England and Wales, Home Office, London) found evidence of unfair treatment especially in education, employment and media, particularly as reported by Muslims, Sikhs and Hindus. There was some overlap between religious and racial discrimination, while Pagans and members of New Religious Movements also reported considerable hostility.\n\nOrganisations that participated in that first national survey will be recontacted in a new survey, in which the same but also new questions, will be asked. In addition the original case study areas (Newham, Cardiff, Blackburn, Leicester) will be revisited and qualitative research conducted. An additional location (Norwich) will take account of possibly distinct results from an area with a strongly rural hinterland and will capture developments linked with recent EU labour migration. Focus groups will help to capture the perspective of those who understand themselves as 'non-religious'.\n\nFindings from the original study will be compared with current findings to inform conclusions about how far patterns in reported religious discrimination (type; frequency; seriousness; groups affected; areas of social life) might have changed. The new research also goes beyond the limitations of the original project, examining how religion and belief data from the 2001 Census has been associated with other data (eg. on ethnicity, educational qualifications and employment), while more directly relevant survey data (eg. the Home Office Citizenship Survey) also exists. A thorough review and analysis of the use made of this data will be undertaken along with reviews of relevant literature and case law.\n\nThis will be explored in the context of a decade in which the concept of religious discrimination has become more accepted and incorporated into policy, practice and law (eg. Employment Equality [Religion or Belief] Regulations, 2003) but also more integrated into a wider equality and human rights framework with the Equality Act, 2006 and the 2008 establishment of the Equality and Human Rights Commission and plans for more integrated equalities law. The previous emphasis on 'religion' has been balanced by reference to 'belief'. Tension has emerged with other 'equalities'. There has been the 'social policy shock' of the 7/7 London Transport bombings and their impact on discourses, policies and practices identified with 'multiculturalism'. There has been a growing emphasis on 'social cohesion', 'shared values' and 'Britishness' and the emergence of 'preventing violent extremism' initiatives to counter the threat of religiously-justified terror. \n\nThe project will result in a scholarly monograph; bibliography; summary report for all participants; briefing report for opinion-formers and policy-makers in the public, private and voluntary sectors; and knowledge exchange seminars for practitioners in these sectors, as well as among religious groups and legal practitioners.

Potential impact
The project will benefit a wide range of research users beyond the academic community. Its three year scope facilitates inclusion within the project period itself of the production of a briefing report and the conduct of knowledge transfer and exchange with key opion-formers and policy-makers among the following sectors:\n\n1.] Government and Public Bodies\nThe results, and especially the project briefing paper, will benefit all levels of government and public bodies such as the Equality and Human Rights Commission. Longitudinal and comparative data will provide important comparison and trend information and help to inform assessment of the degree to which recent legislative developments have impacted upon reported experiences of discrimination on the grounds of religion. Because the Equality and Human Rights Commission has identified a deficit in research relating to religion and belief, project results will inform evaluation of current practice and planning of future strategy - especially in relation to the category of 'belief' and those who see themselves as 'non-religious'. \n\n2.] Private Sector\nGiven the role of the private sector in the productive economy, a seminar is planned for employer organisations and employers, from multinational companies to small and medium enterprises, to inform how the sector deals with existing and planned legislative requirements and can maximise benefits from religious plurality in contemporary society. \n\n3.] Voluntary and Community Sectors \nGiven this sector's role increasing role in service delivery, a seminar is planned for organisations and groups from this sector. \n\n4.] Religious and Belief Groups and Organisations\nThe research will benefit religious organisations - as subjects of rights to do with 'religion and belief', but as also themselves service providers impinged upon by rights relating to other 'equalities strands'. \n\n5.] Legal Practitioners\nIn a context where existing law is still new, interpretation and application of the law is particularly important and significant. Therefore lawyers, chairs of employment tribunals, judges and others will have opportunity to engage with the project's enhanced evidence base. A seminar is therefore also planned for this group.\n\nThe knowledge transfer and exchange achieved with these groups will be recorded and fed into the writing of the project's co-authored monograph, therefore shaping its summative output.\n\nInternational Bodies\nThe project will impact upon international bodies in which Co-Investigator, Dr. Ghanea, is deeply involved. For example, debates on 'offence' and on 'defamation of religions' are high on the agenda of the UN Human Rights Council, while 'intersectionality' and multiple discriminations is debated in the UK Committee on the Elimination of Racial Discrimination. The project's results will offer an important data resource to inform these debates in a more 'grounded', systematic and research-informed way, while also informing the UK government's reporting responsibilities to international bodies.\n\nGeneral Public \nBecause of the controversial nature of many issues involved, the project will work with the Press Offices of the three Universities involved to maximise media opportunities around the project. \n\nThe Role of the Multi-Faith Centre at the University of Derby Project Partner \nThe Centre's remit includes engagement with the non-specialist public and with a range of organisations. It is widely networked in the public, private and voluntary and community (including religion and belief) sectors. Its track record includes collaboration role with the Principal Investigator in the European Gold Prize winning Grundtvig project in developing a training module on Religious Diversity and Anti-Discrimination. Findings from the project will inform the further development of that training and information on i